Business Health Matters

Business Health Matters is a collaboration between Active Lancashire, UCLan, ukactive, Lancashire Mind and a range of leisure service providers, focussed on workplace health and enabling people to live healthier working lives. The project will provide people working in gyms and leisure centres with the skills to conduct a health screening which has been developed by the UCLan School of Medicine. The health screening will cover both physical and mental health. This will then allow a service to be delivered which provides health screenings within workplaces, provides people with a wellbeing plan and then supports them to make positive lifestyle choices such as exercising more and looking after their mental health.